Buying Power: The Business of British Archaeology and the Antiquities Market in Egypt and Sudan 1880-1939

Many members of the public who visit the ever-popular displays of ancient Egyptian and Sudanese objects in UK museums are unaware of how they came to be in these collections. Some assume that they were all obtained through scientific excavations, while others believe that their presence is the result of looting. The role of the antiquities market is rarely considered. This route was complex and encompassed both sanctioned excavations and illicit activities, opportunistic sellers and licensed vendors. A past focus on heroic narratives of archaeologists has obscured the reality that many of them were openly active in the antiquities market, buying, and selling objects for potential profit. This business-like side of their work may have helped to support them, and their excavations financially, but also led to many less well-provenanced objects entering museums across the UK, Europe and North America. This project focuses on several individuals who intersected the roles of excavator and dealer, who were active in British-led excavations in Egypt and Sudan 1880-1939. This project will assess how expansive their activities were, how and why they purchased objects in the field, how they viewed these transactions ethically, and will explore the impact of their activities on museum collections today.

Egyptological work in this area has often focused on excavations, or discrete elements of collecting such as individual auctions or collectors. Although there is a growing body of work that recognizes the complex historic realities of collecting, the entanglement of archaeology and the antiquities market in Egypt and Sudan has not been fully investigated. This is the first project which makes explicit the connection between excavation, the antiquities market and museum collections. This project will transform our understanding of the provenance of many collections of Egyptian and Sudanese held in British museums and offer a methodology for future research. By focusing on individuals and their activities as case studies, it will provide a fuller and more transparent narrative of diverse colonial collecting practices.

The project combines detailed object provenance research primarily based at National Museums Scotland with additional collections and archival research conducted in Edinburgh, London, Oxford, Liverpool, and Manchester, as well as UK-related archives in Toronto. The project focuses on selected individuals whose acquisitions entered the Scottish national collection, as a lens to examine the broader phenomenon. It will focus on curator Edwin Ward, collector-for-hire Charles Trick Currelly, and archaeologists/academics John Garstang and William Matthew Flinders Petrie. Their purchases, sales and brokering activities will be examined, and considered in relation to each subject's socio-economic status and ethical views. 1880-1939 saw the zenith of archaeological activity in Egypt and Sudan, the formation of many museum collections and varying degrees of imperial/colonial control, and alterations to export rules. This period provides the best opportunity to contextualize individual actions in relation to colonial history and museum collecting narratives.

The project will share information and insights with archive holders, museums and universities, during research visits, and online through the NMS research repository, providing rapid dissemination of the project's aims, themes and insights to researchers and students. The project is partnered with the Egypt Exploration Society, World Museum (Liverpool), and the Petrie Museum and the project's findings will be integrated into the knowledge databases of these institutions. The project includes several public events and an academic symposium to focus attention on the subject, opening greater discussion on historic collecting practices in Egypt and Sudan and how these collections are dealt with in museum practice today.